THOR Phase 1 (Techno-economical Hydrogen Optimised Renewable-Fuels Project)

THOR (Techno-economical Hydrogen Optimised Renewable-Fuels Project) brings together game-changing innovation in electrolysis from the UK and a burgeoning market opportunity for renewable methanol in Australia. Demand is driven by the requirement for green molecules globally, the marine sector's push to methanol and Australia's abundance of renewable resources. HAMR is methanol project developer and has existing methanol projects in the state of Victoria and an MoU established with global maritime player, Maersk, and the Port of Melbourne.

Green hydrogen from water electrolysis can be reacted with CO2 air, industry or biomass to produce renewable methanol. Scaled technologies are available today, however the economics remain unfavourable to offtakers of commercial projects due to the high costs for high pressure green hydrogen production.

Supercritical's innovative technology delivers ultra-high system efficiencies and hydrogen delivery pressures. It is predicted that the renewable methanol plants could benefit significantly from the low-cost, high-pressure green hydrogen delivery.